University of Bradford And BAE Systems (Operations) Limited

To develop and implement a Failure Mode Avoidance strategy and associated systems to improve and increase the efficiency of manufacturing processes of complex aerospace components.